Manchester Metropolitan University and Flair Flooring Supplies Limited KTP 24_25 R2

To develop, validate, and operationalise a value-added model that will shift a linear 'make-use-dispose' approach to a circular one, extending the lifecycle of each rug Flair Rug produces.